IRIS Science Director - 2025-27

This grant award is a salary buyout for the role of IRIS Science Director. The science director is responsible for the overall scientific direction of the IRIS project.